Pathway to Autonomous Commercial Vehicles

This project will develop a cloud based software model for its tyre data monitoring system on commercial

vehicles, trailers and PSV's that will offer accurate predictions of tyre and mechanical issues by using real time

data from the installed hardware. Tyre data from each vehicle will be linked with satellite communications and

intelligent decision making to provide drivers, fleet managers, and tyre service providers with a real time

system to prevent unnecessary downtime, such as roadside breakdowns and improve efficiencies in vehicle and

tyre management. Tyres have a significant impact on vehicle safety, fuel consumption and CO2 emissions.

Damaged tyres can cost fleet operators tens of thousands of pounds in repair costs, wasted fuel and fines from

late deliveries. In response to this, Tructyre, a Hampshire based SME, has gathered together a strong

consortium of companies and academic partners to develop predictive software with an automated data

exchange capability between vehicle, fleet operator and tyre service provider.